The Universal Periodic Review and Sexual Orientation and Gender Identity Rights

As the leading Human Rights Mechanism of the United Nations, the Universal Periodic Review (UPR) is coming towards the end of its fourth cycle. Operating as a Peer Review Mechanism, it provides States the opportunity to review each other's human rights record and make recommendations, as well as enabling Civil Society Stakeholders to engage with the process through submission of reports on human rights issues, in hopes of bringing those issues to the attention of recommending States. States under Review then have the opportunity to accept or reject State recommendations, with those recommendations forming the basis of the next review cycle. This PhD focuses on how the UPR has evolved, from its creation, through to the fourth cycle, and the incremental way it has provided transparency and empowered stakeholders to better protect Sexual Orientation and Gender Identity Rights (SOGI). Through the case studies of the United Kingdom, Saudi Arabia, and the United Arab Emirates, this project engages with how the UPR and its modalities have evolved, and the opportunities it has provided for SOGI protection, whilst also looking to the tensions and competing interests engaged in the UPR that may limit the realisation of SOGI Rights. It then aims to provide recommendations on how the UPR and its modalities may be adapted to better engage with SOGI Rights, as well as make recommendations to Civil Society Stakeholders who promote and protect SOGI Rights as to how they can better engage with the UPR process.